Next-generation immuno-modulatory conjugates for solid tumours

Antikor Biopharma is pioneering an innovative drug delivery technology called OptiLink, specifically-tailored for solid tumours. It is unique by utilising optimally-engineered, small-format, tumour-specific antibodies with appropriately-designed linkers to deliver therapeutic payloads deep into tumours. Unlike its competitors, who use full-size antibody-drug conjugates (ADCs), Antikor's technology enables much smaller fragment-drug conjugates (FDCs) to be developed. These have many advantages: FDC products potentially have a higher therapeutic index for cancer therapy as they are more potent, can be dosed more aggressively because they clear from normal tissues more quickly and penetrate rapidly and deeply into tumours enabling faster and more effective tumour destruction. FDC's properties may also have safety advantages for immunotherapy.

Through previous Innovate-UK support, Antikor discovered its lead pre-clinical FDC candidate (ANT-045) aimed at gastric cancer which is now entering formal IND-enabling studies with expectations for a regulatory filing in 12 months.

Antikor is now expanding its technology toolbox and pipeline to another difficult-to-treat solid tumour, ovarian cancer (OvCa). There are few well-characterised targets for OvCa and this disease is notoriously insensitive checkpoint inhibitor or other approved immunotherapy drugs. We have identified a suitable target for OvCa, well-matched to our technology and we need to innovate and develop our expertise around the emerging immune-stimulating payloads. This discovery and early development project aims to produce a panel of OvCa-specific antibody fragments and to synthesize immuno-stimulating linker-payload derivatives that are compatible with our smaller, more-penetrating format.

We already have advanced data on antibody discovery and preliminary data on conjugating immuno-stimulating payloads to produce immune-stimulating FDCs (i-FDCs) and this project builds on this to refine the synthesis and discover some potentially novel and patentable i-FDC products. Using our established process, we will use our suite of biophysical analytical techniques and biological assays to fully-characterise candidate i-FDCs, aiming to generate early proof-of-concept in animal models. Success will be followed by further investment to develop leads in advanced models and ultimately fill Antikor's pipeline with further innovative and much-needed product for solid tumour immuno-therapy.